Humpback Whales of the Pitcairn Islands

There are 15 distinct populations of Humpback whales (Megaptera novaeangliae) worldwide
with an estimated 162,380 individuals. Historic whaling activities decimated these
populations. Globally, humpbacks are categorised as Least Concern by the IUCN with
numbers of individuals increasing, due to international bans on whaling. However, there are
two subpopulations that are considered endangered including the Oceanic subpopulation.
This study will examine a new subpopulation of humpbacks in the Pitcairn Islands, South
Pacific. Prior to 1990, this subpopulation was not recorded in the Pitcairn Islands. This site is
now thought to be an important breeding habitat for this subpopulation. However, the true
relationship of these animals to the wider populations remains unknown, leaving critical
policy-relevant knowledge gaps concerning their vulnerability, recovery potential and
conservation value.

Remote fieldwork will be carried out during the austral winter of the study subpopulation
between July-September 2023 and September 2024. This project will employ photo
identification, photogrammetry, biopsy sampling, blow sampling, whale song recording and bioacoustic analysis, and
species distribution modelling.

Not only does the arrival of humpback whales at Pitcairn present an opportunity for research
into the habitat suitability and population dynamics, but it provides the prospect of increased
tourism and economic benefit to the Pitcairn community. This project will also address the socio-ecological benefits ecotourism at Pitcairn, looking at community perceptions as an indicator of impact along with the Marine Protected Area effectiveness.